Crystal Frameworks, Operator Theory and Combinatorics

A bar-joint framework is the mathematical abstraction of a structure in space formed by connecting stiff bars at their endpoints by joints with arbitrary flexibility. The structure may be flexible, as with a (non-degenerate) four-sided framework F in the plane, or may be rigid, as occurs when a diagonal bar is added to F. A subtle open problem is to characterise when a 3D bar-joint framework is "typically" rigid in terms of its general shape, represented by the underlying edge-vertex graph. The 2D problem was resolved by Laman in 1970, in terms of Maxwell counting conditions, and this introduced combinatorial (vertex/edge counting) tools and methods to go alongside the more obvious (but more cumbersome) method of simultaneous equation solving for vertex positions.

Infinite bar-joint frameworks are not just a concern in pure mathematical analysis. They appear, for example, in mathematical models in Material Science, with the bars representing strong bonds in a crystal structure. For example, the basic silicate quartz, at different temperatures, provides a (topologically equivalent) pair of such frameworks, with the form of a periodic network of corner-linked tetrahedra. The mathematics of lattice dynamics was developed in the first part of the last century, by Max Born and others, in order to understand the spectrum of phonon (vibration) modes in crystalline matter. However, for low energy modes it turns out that there is a less cumbersome approach based on the infinitesimal rigidity theory of infinite frameworks and this is one of the themes of the research project.

The primary tool for understanding the rigidity of a finite framework structure is a matrix (an array of columns and rows of numbers) determined by the framework. This rigidity matrix, via linear algebra methods, detects the flexes of the structure. Also the implications of the symmetries of the structures can be detected and these associations remain true for infinite frameworks, although with added subtleties. The special case of periodic frameworks, with periodic flexibility and phase-periodic flexibility, is a finitely determined context and the rigidity matrix gives rise to a finite matrix of multi-variable polynomials. This function matrix gives a key new tool in the rigidity analysis of such frameworks.

In tandem with these methods, that go beyond simple linear algebra, there are also elaborations possible for the combinatorial tool of Maxwell counting. These refined methods take into account the symmetries of the structure and, in the crystal framework case, the symmetries of the crystallographic group.

Bond-node structures are ubiquitous in mathematical models in Material Science (mathematical quasicrystals, for example), in Engineering (space structures, for example) and in computer aided design (in the mathematics of sequentially constructed CAD diagrams, for example). The research project will enrich such models through a systematic analysis of the infinitesimal dynamics and the flexibility of general bar-joint structures, both finite and infinite.

Potential impact
The main academic impact will be within and between two distinct subject areas of mathematics, namely Operator-Function Theory and Discrete Geometry, while further, wider impacts are expected in the longer term in several applied areas. A sequence of international workshop disseminations will influence the research and its cross-disciplinary reach, as will the involvement of a postdoctoral research associate.

In pure mathematics the research will create a completely new topic in the field of Operator-Function Theory and Applications. Operator methods provide essential methodology in a number of applied areas, such as mathematical control theory and multi-variable systems theory, and operator perspectives and methods are expected to be similarly fruitful in rigidity theory. A start on such cross-disciplinarity was made at a London Mathematical Society Workshop in Lancaster in July 2010 and the research project will culminate in another workshop at Lancaster to maintain impact.

There are actual and potential pathways to longer term impacts in several applied areas outside pure mathematics. This derives from the ubiquity of bar-joint/bond-node constraint systems and periodic structures in mathematical models in engineering, computer aided design, crystallography, material science, and computational chemistry.

Broader dissemination will be achieved through the publication of research articles in leading and diverse international journals, preceded by dissemination on the Mathematical ArXiv, with interdisciplinary cross-referencing. Already there are convergences of bond-node methods in condensed matter physics, engineering and rigidity theory and a range of researchers in distinct disciplines will become aware of our work and new methods.

The mathematical developments of tomography, wavelets and quasi-crystals provide three areas in which mathematics has had a significant impact on the language, methods and results of scientific discourse. These underpinning and mediating roles for applications which impact in society are typical of mathematical impact and we expect the more sophisticated mathematical models of the proposed research will play such a role in the longer term.